Teesside University and Associated Asphalt Technologies Limited KTP 25_26 R4

To optimise asphalt waste recycling to develop high-value, sustainable materials, unlocking new revenue streams and reducing reliance on virgin resources.